Social Media and Its Effect on Adolescents: A Secondary Data Analysis of Household Panel Data

Using data from a major longitudinal household panel study, this study will examine the interplay between social media use and wellbeing in early adolescence. Recent years has seen substantial declines in adolescent externalising behaviours (alcohol, drug use and crime) paralleled by noticeable increases in adolescent internalising problems (depression, anxiety, and emotional problems). Increased social media usage, together with other associated lifestyle changes have been proposed as possible drivers of these generational shifts in adolescent development. However, few studies have been able to disentangle the complex reciprocal relationship that exists between adolescent social media use and wellbeing, or how family processes (e.g. parental social media use) shape this temporal relationship. To date, there has been an overreliance on cross-sectional studies, together with analytical tools that model the relationship as a unidirectional effect (typically social media as risk and wellbeing as outcome). This proposed research aims to address this gap by utilising a major longitudinal panel survey (that collects data from both parents and adolescents) together with new advanced analytical tools (for example, random intercept cross lagged panel models, parallel processes growth models and actor-partner independent models) developed to examine reciprocal relationships between developmental processes. The study will map social media use among adolescents and how it changes over time, the temporal interplay between adolescent social media use and wellbeing in early adolescence, and the extent to which the family subsystem(s) and other social and individual characteristics may shape the reciprocal relationship between social media use and wellbeing.